Digital Local Area Energy Plan to build capacity and capability within Local Authority organisations

Digital Local Area Energy Plan to build capacity and capability within Local Authority organisations.